UK mental health service users' experiences of losing another service user to suicide: a survivor-led qualitative study

People who lose someone to suicide are more likely to die
by suicide. People using mental health services together
can develop complex relationships of friendship and
solidarity, as well as conflict. This has not been studied in
the context of suicide bereavement. There is no targeted
support for such loss, but service users' needs and suicide
bereavement are priorities in England's 2023-28 suicide
prevention strategy.
This study, led by a survivor of this type of loss working
with a group of fellow survivors, will explore these gaps,
asking: what is it like to experience the death by suicide of
someone you met through using mental health services in
the UK, and what might help?
It will draw on survivor research traditions in mental health
- approaches focused on lived experience shaping research.
It will comprise:
1) A systematic review of academic and other research on
how service users relate to each other.
2) An interview study with 15-20 people who have lost
someone they met through using mental health services to
suicide, exploring how it affected them and what might
help.
3) Focus groups with clinicians and managers, charity
stakeholders, and lived-experience-led groups, discussing
interview findings and potential support.
4) Workshops with interviewees and survivor working group
to co-produce resources for survivors and guidelines for
tailored support.